Music Memory Box

I need an engineering consultant that specialises in manufacturing and assembly lines to help advice the design of the Music Memory Box, a new innovative product for people with dementia.